Syntacticfoambenchmarking

FAC Technology have developed processing methods that yield syntactic foams with comparable, if not superior, properties to autoclaved prepreg based syntactic foams. This project will allow best in class, commercially available syntactic foams to be fabricated and tested, with a particular focus on fracture toughness, providing a benchmark for comparison with our new materials and processes.